Foreign Spouses of Palestinians: temporary subjects and permanent non-subjects

Summary removed further to email from Jo Williams dated 5/7/23.
Student requested this as they are working on sensitive material and wanted it removed from the Gateway to Research.